Array of nanoscale optical sensors for high-sensitivity, broad-band imaging

This PhD proposal will use Nottingham University's bespoke facility for the EPItaxial growth and in situ analysis of two dimensional (2D) SEMiconductors (EPI2SEM) to investigate an emerging class of 2D semiconductors based on metal chalcogenides. The aim is to develop fabrication methods to study and optimise prototype tunnel junction devices based on 2D metal chalcogenides heterolayers. For these new systems to meet technological needs, several challenges must be
addressed, from the atomic-scale precision manufacturing and scalability, to integration into devices for exploitation in real applications. The ultimate goal is to develop arrays of nanoscale optical sensors with high sensitivity and operating between the ultraviolet (UV) and the terahertz (THz) bands of the electromagnetic spectrum.